Open City Data Platform (OCDP)

The Open City Data Platform is a fully autonomous, self sustaining Open Source Project built upon robust pre-existing open source assets, legal frameworks and open source processes. The OCDP is a collaborative venture created for the direct benefit of cities themselves. As a non-profit venture, cities and local authorities will be the principle stakeholders controlling the organisation. The platform provides a single administration interface to allow multiple city/local authority employees to do the following:
- to publish static data over interoperable, easy to use JavaScript and HTTP APIs
- to publish dynamic data, whether being issued by database or live IOT devices, over the same developer friendly APIS
- to created, catalogue, and manage the lifecycle of these APIs from a simple to use administration interface
- to managed the security settings of users, third party applications and the APIs and services themselves
- to expose this data not only to developers, but to end users through a simple visualisation dashboard and GUI enabled data processing interface

This vision is realised through the following technical components
- API portal for dynamic and static data: the principle interface for developers to discover and access APIs
- Data and Service Access Toolkit (DSAT) and open source framework for creating, and sharing standalone adaptors to help authorities quickly integrate in new data sources, databases and devices on to the system and API enable
- Open City Data Management Platform: the core administration interface to allow authorities to manage users, permissions, APIs, visualisation, and also contains a third party application registry
- a Data Visualisation Toolkit: which provides an open source visual drag and drop interfaces for not only creating sophisticated informative dashboards which consume APIs, but can also be used by non technical users to define new data processing chains (essentially new applications and data mashups)

In addition to the project is scoped to delver simple demonstrator applications which will show how these components can be combined for different verticals: traffic, energy and environment. Also scoped for delivery are essential exploitation activities to assure that the Open Source City Framework is sustainable and addressing genuine city needs through consultation. Such and ambitions project is possible by basing it on existing Open Source Assets from the webinos project, which has received 15 million euro investment NquiringMinds leading the project is eminently qualified to deliver this project and importantly has a business model already totally compatible with and dependent on Open Source Principles